Agile Wing Integration (AWI)

The Commercial Air Transport Industry is about to undergo a step-change to meet future economic, mobility and environmental challenges. This proposal is submitted as part of a wider set of Overall Aircraft Design projects under the Airbus Wing of the Future Research Programme and it aims to position Airbus and its partners at the forefront of this change by developing rapid, world-beating Wing Design and Integration capability and solutions for use during the early phases of an aircraft product development cycle.

The project will achieve this by building on the 4 themes of:
- Conceptual Definition,
- Design and Integration,
- Demonstration/Validation,
- Learning